Exploring the effectiveness of gaming as an extramural activity for L2 incidental vocabulary acquisition

This project examines, for the first time, the effectiveness of leisure gaming for the incidental acquisition of vocabulary in a second language. Firstly, the features of the vocabulary that occurs in popular games is analysed using corpus linguistics. Then, to investigate vocabulary gains, an experimental pretest-posttests design is adopted. Participants complete a series of quests in a suitable game guided by previously explored in-game lexical profiles. Finally, the project statistically examines the effect of various factors that have been suggested to influence incidental word learning on participants' vocabulary gains and retention.